The Semantics of Scottish Gaelic Landscape Vocabulary: A diachronic and synchronic study

This project will investigate the meanings and structure of landscape terminology in modern and historical Gaelic, exploring how the landscape is perceived and conceptualised by Gaelic speakers and how this perception has developed over time. The project will employ landscape semantics to examine structural onomastic distinctions based on certain criteria, including size (e.g. mountain vs hill) and landscape feature (e.g. 'arable' vs 'nonvarable'), in order to identify the cognitive linguistic categories that structure and inform landscape vocabulary in Gaelic